ITRF - The Laser-hybrid Accelerator for Radiobiological Applications (LhARA) - preliminary activity - WP4, Ionacoustic Dose Mapping

The LhARA collaboration's proposal for an initial five-year R&D programme designed to deliver the essential risk-mitigating R&D programme and to establish the technical design for the LhARA facility is presented in [https://ccap.hep.ph.ic.ac.uk/trac/raw-attachment/wiki/Communication/Notes/CCAP-TN-10.pdf]. The proposal was aligned to the timescale defined in the proposal to the UKRI Infrastructure Fund for the establishment of the Ion Therapy Research Facility (ITRF). LhARA formed the basis for this ITRF proposal, which is for resources to support a two-year "Preliminary Activity". The principal deliverable of the two-year Preliminary Activity is a complete Conceptual Design Report for the facility. This work package, WP4, is the preliminary ion-acoustic dose mapping component of the work.